2D/3D Co-Registration and Landmark Matching between X-ray Angiography and CTA

The focus of this project is to automate the co-registration between 2D X-ray Angiography frames and projections of CTA-derived 3D meshes. Robust registration techniques are critical components of automated multi-modal medical analysis pipelines. While intensity-based registration has a history of successful application in the medical imaging field, the performance of these methods can vary depending on the objects that are co-registered. Recent work has demonstrated the potential of deep reinforcement learning when tasked to solve complex challenges. Combining this approach with landmark identification promises to enhance the capabilities of automated medical image registration, and open the door to a wide array of novel applications.